University of Warwick and Infineum UK Limited

To embed solid state NMR analysis into the R&D characterisation suite to study the structure of lubricant additives on a molecular scale. The new knowledge generated will enable product development that will deliver improved fuel economy and reduced emissions.